Quantum measurements in quantum communiiation

This project is in the area of theoretical quantum information science, but we will also consider what experimental realisations are possible. Quantum measurements are a necessary part in any communication situation. In quantum cryptography, limits on quantum measurements matter both for what honest and dishonest participants can achieve. We will consider the use of new types of quantum measurements, including quantum state elimination, for communication- and cryptography-related tasks. Quantum state elimination allows a recipient to efficiently rule out certain quantum states, rather than determine exactly what a state was. The latter is impossible to do perfectly if the possible states are non-orthogonal. In a communication scenario, the quantum states could represent bit strings. Oblivious transfer is an example of a scenario where a recipient needs to rule out bit combinations, and where quantum state elimination is useful.